A Spatial-Aware Zero-Trust Platform for Insider and IoT Threat Detection

Modern enterprise environments are increasingly vulnerable to sophisticated cyber threats that bypass traditional perimeter defences. Detecting insider threats and credential hijacking are particularly challenging as they leverage legitimate access to masquerade as authorised activity. Furthermore, the proliferation of "Shadow IoT", which are unauthorised devices that are introduced into corporate ecosystems, creates opaque vulnerabilities that existing security stacks often fail to identify or physically locate.

In response, this project introduces an AI-driven security framework that integrates Wi-Fi spatial telemetry with network-layer logs to establish a multidimensional "physical-digital fingerprint". This is performed through fusing spatial data that is derived from access-point signal strength and triangulation with routine network telemetry and user profile to develop a context-aware baseline of normal behaviour of a user.

The core innovation lies within the development of a multi-modal anomaly detection engine, which uses machine learning models to identify anomalies. For instance, "spatial mismatches" are identified when a digital resource or a platform is accessed from a physical location that is inconsistent with the user's established profile. This allows for the detection of stolen credentials and lateral movement in real-time, providing an additional layer of Zero-Trust authentication.

**Technical Distinctiveness**

* **Passive Contextualisation:** The system leverages existing Wi-Fi infrastructure, "listening" to device signals without requiring the installation of software agents or proprietary hardware.
* **Shadow IoT Mapping:** By mapping movement and communication patterns, the platform distinguishes between stationary authorised infrastructure and rogue, mobile, or unauthorized hardware, enhancing Operational Technology (OT) security.
* **Privacy-by-Design:** All AI processing and model inference are conducted on-premise, utilising High-Performance Computing (HPC) resources. This ensures that sensitive raw data never leaves the organisational boundary, maintaining strict compliance with GDPR and institutional privacy standards.

The primary objective is to provide a scalable, low-friction security upgrade for UK enterprises. By transforming ubiquitous Wi-Fi data into a sophisticated security asset, the framework allows organisations to catch insider misuse and credential theft that traditional signature-based tools frequently miss. This approach significantly reduces the dwell time of attackers while ensuring that organisational safety is enhanced through a software defined, privacy-preserving methodology. The research ultimately bridges the gap between physical security and digital network integrity, creating a more resilient cyber landscape.